Challenging dogma: an alternative non-hierarchical, epigenetically regulated model of the urothelium.

Technical abstract
Differentiation of urothelial cells can be investigated in vitro as a time-resolved process where nuclear receptor activation initiates a downstream network of transcription factors (TFs) that engage the urothelial transcriptome. Recent work indicates a non-hierarchical relationship where, alongside chromatin reorganisation, some TFs act independently of others in the network. These relationships were construed using conflated whole populations, whereas differentiated urothelium is organised into basal, intermediate and superficial cell zones, arguing a need for spatial resolution of the regulatory networks.

Study of separated basal versus suprabasal cells suggest that urothelial cell phenotype is plastic and determined by position or "niche". Rather than a staged hierarchical differentiation programme, we postulate individual urothelial cell phenotypes are modulated epigenetically in response to signalling from contextual cues within the tissue.

We will exploit technical advances to develop maps incorporating transcriptome (RNA-Seq), epigenome (DNA methylation) and chromatin accessibility and occupancy (ATAC-Seq) datasets for each of the phenotypically-distinct urothelial cell subtypes, including the distinct pedicled c-Kit+ cell. Integration of these datasets will enable us to identify the molecular events underpinning urothelial regenerative capacity and differentiation potential. Ontological analysis of the transcriptome data will be used to infer subtype-specific marker sets, including regulatory genes, methylation-modifying enzymes, receptors and signal transduction network expression. We will validate and exploit these new data to explore the epigenetic regulation, plasticity and function of the different phenotypes that contribute histioarchitecturally to urinary barrier function and repair. These data will bring new understanding of urothelial tissue homeostasis that will challenge longstanding models of tissue biology.

Potential impact
Who could adopt or benefit from the research?
The immediate beneficiaries of our research will be the academic community but, in the long term, it is the public who will benefit from our research, which we recognise will need industry engagement to help with translation. Urinary incontinence is a major problem associated with ageing and there are numerous, poorly understood chronic age-associated conditions affecting the urinary bladder where a better understanding of the basic biology of the tissue and how it is regulated will revolutionise treatment. These conditions not only affect quality of life, but have a significant negative impact on society and the economy.
How will they benefit?
The results of this basic biology project will provide important insight that could help develop better cell and tissue engineering solutions as well as opening doors to rejuvenation therapies using epigenetic modulators:
1) The existence or not of a hierarchical stem cell is important for understanding whether the stem cell should be the primary target for therapies. This includes not only cancer, but poorly-understood chronic benign inflammatory conditions, such as interstitial cystitis, wherein there is an underlying failure of urothelial homeostasis.
2) there is a recognised need for new "tissue-engineered" approaches for patients with end-stage bladder disease. The results of the project will help inform strategy, such as whether to selected particular cell sub-population(s), or how to direct differentiation of induced pluripotent stem cells for therapeutic use.
3) Discovering how urothelial cell phenotypes are epigenetically-regulated will enable us to understand how environmental epigenetic modifiers compromise urothelial health (eg by disrupting plasticity) and how to reverse this by therapy. This could impact on environmental and health & safety practices.
4) in seeking regenerative therapies aimed at the chronic diseases of ageing, it is possible that epi-modifiers or epi-modulators could be used to "re-set" the epigenetic state of a diseased urothelium to re-establish normal homeostasis and regeneration.
The project is likely to generate knowledge and materials of interest to industry involved in delivering a) research tools to the life sciences and b) translation of regenerative medicine through to patient benefit. JS has substantial pharma industry contacts (including Astellas, Ono) with whom the potential of any research findings would be discussed under confidentiality agreement. Such an approach in the past has resulted in industry-funded research contracts and collaborations (eg through CASE studentships). Our tangible objective will be to actively engage with industry to generate a minimum of one CASE studentship or piece of contract research with industry directly from this research.